Translational Entrepreneur

The University of Edinburgh and the MRC are piloting a new approach to take Edinburgh s world-leading medical science and translate this into direct benefits for patients and the local and wider community. Both commercial and non-commercial benefits are to be supported.

Technical abstract
The University of Edinburgh s College of Medicine and Veterinary Medicine, exploiting a longstanding focus on interdisciplinary research, wishes funding in part support of a pilot project to test the concept of a Translational Entrepreneur to galvanise a step-change in translation of our world-leading biomedical science (14th in World, 5th in Europe, THES, Nov 2005) into improvements in human (and animal) health.